User-aware plan explanation generation for human-robot interaction

Current explainable agent approaches often fail to consider the individual user and their needs. Firstly, most explanation generation algorithms fail to take into account when an explanation should be given. Not all actions taken by a robot require an explanation, with some actions being trivial and others becoming familiar over time. To not burden the user with unnecessary cognitive load, it is important to only give explanations when they are needed, thus, following Grice's maxim of quantity.

Secondly, explanations often fail to consider what to explain. User-confusion can arise for different reasons calling for different types of explanations.

During my PhD, I want to tackle this problem of when and what to explain by considering social and physiological signals expressed by the human collaborator. Thereby, I want to generate user-centred explanations that lead to an increase in trust and safety in human-agent collaborations.

The key research research questions are:

1: What social and physiological cues indicate the user's need for an explanation?

2: Can I train a model to predict when and what to explain from social and physiological cues?

3: How to integrate sensitivity to social physiological cues into an AI system?

4: Do users prefer the explanations given by such a user-aware explanation generation system?

To tackle these research questions, I, firstly, plan to collect multimodal data of participants interacting with a robot in a collaborative cooking scenario. I want to investigate how social and physiological signals such as eye gaze, heart rate, electrodermal activity, facial expressions, and posture change during situations that call for an explanation. Secondly, I want to train a classifier to detect such moments and integrate it into a planning-based robot, thereby, allowing it to proactively explain its actions. Lastly, such a robot needs to be evaluated in a user study again.

The novelty lies in enhancing explainability methods by means of affective computing. Explanations will be explored in fully collaborative scenarios as compared to the more broadly studied field of agents acting on their own or in competition. Expected contributions are multiple user studies investigating the social and physiological signals during moments requiring explanations in human-agent collaborations. Experiments will be conducted using simulations as well as a real robot. Moreover, machine learning-based models will be developed to allow agents to proactively give user-aware explanations in order to increase trust in the robot collaboration partner.

This PhD is relevant to the following EPSRC research area(s): Artificial intelligence and robotics theme; information and communications technologies; Artificial intelligence technologies; Human-computer interaction; Robotics